The Glider

Established in 2001, UK-based SME Buckingham Healthcare (Buckingham) has a team with significant clinical expertise and a strong track record in researching, developing and commercialising patented innovative living assistance aids. Buckingham will accelerate product development of a game-changing transfer assistance aid to improve user's access to toileting facilities: **The Glider**, improving independence, mobility and dignity for elderly, disabled and bariatric users.

This project will be supported by Bournemouth University's Orthopaedic Research Institute (ORI). ORI works with academia, industry and healthcare, producing high quality orthopaedic research and educational outputs across devices, technologies, treatments, surgery and related diseases. Their research and dissemination provides a proven positive impact across patients, clinicians and society.